DeliveryDay

DeliveryDay revolutionises how the needs of rural communities are served. At a time where mobility is limited, we face an uncertain future whereby electing to leave home to shop becomes less desirable. Our belief is that independent retailers should have the same infrastructure supermarkets have available and consumers should have the freedom of choice wherever they live. In our view no one should be left behind.

DeliveryDay is a marketplace where named, reputable retailers are connected with consumers. Consumers have a platform with the convenience of an Online supermarket, being able to shop for household essentials and food from specialist retailers arriving in a single delivery. Choice and quality remain but with the positive societal impact of shopping local.

We envisage hospitality businesses, such as restaurants and café's that are currently unable to open would be able to repurpose their kitchens. Through creating restaurant quality ready meals for home delivery, they can pivot to see out the crisis securing jobs and venues for when social mobility returns.

DeliveryDay is unique in prioritising the needs of rural residents. Playing to the strengths of community, our ambition is that neighbourhoods and villages coordinate delivery slots to reduce the number of vehicles required to service demand. The requirements of less able neighbours, the elderly for example are looked after by engaged members of the community. We're seeing this happen organically during these difficult times, there is no reason this shouldn't become a new standard.

Delivery is made by a named, vetted, and graded community of drivers. We will mobilise currently underutilised couriers and taxis, creating new jobs in the rural communities we serve. Efficiency and cost control create a more viable business model. Deliveries are optimised to reduce both the number of stops being made and the distance covered between stops.

DeliveryDay is the sustainable alternative to big box retail. DeliveryDay puts the convenience and variety currently limited to urban areas in a rural context. DeliveryDay brings communities together and makes them more liveable:

* The convenience of online supermarket shopping with the variety of shopping local;
* Reduces the pressure on scarce resources while increasing utilisation where capacity is available;
* Brings communities together and creates a healthier environment by reducing the number of delivery vehicles in residential areas.